High throughput asynchronous digital logic implementation flow

All modern digital semiconductors, also known as integrated circuits (ICs), are built using logic gates made of transistors and use a clock signal to 'synchronously' feed data into a processing pipeline. When a laptop is marketed as having a 3Ghz Intel Pentium, this indicates that the main CPU uses an internal clock running at 3Ghz to drive its data pipeline. The faster the clock, the more data can be processed in a given time, giving the IC, and hence your laptop, its performance. Advances in semiconductor processes (with the most advanced now going down to 5nm and below), have allowed more gates to be manufactured per mm2 of silicon, creating larger and larger devices, and the dramatic increases in clock speeds from 100s of Hz in the early 1970s to the current norms of ~3GHz for leading designs.

However, these large ICs with billions of transistors have led to large, complicated clock networks (clock trees) being forced to run at faster and faster speeds - both consuming a high proportion of the IC's power and becoming the limiting factor for the IC's performance. To mitigate these issues design techniques such as multiple clock domains, clock gating and variable speed clocks have been introduced over the last 15 years - adding considerable design complexity. These innovations are now running out of steam and clocks are recognized as the limiting factor for high performance IC design.

Platipus' "BroadPipe" technology smashes through this performance barrier by employing an innovative patent pending clockless design architecture, removing the need for faster and faster clocks. Unlike previous attempts to move to a clockless architecture, BroadPipe technology is being developed to be compatible with industry standard EDA tools. To prove these concepts, a BroadPipe prototype implementation of a Field Programmable Gate Array (FPGA) IC will be demonstrated to lead customers over the next 12 months.

To allow wider adoption of this world beating technology, Platipus is looking to create a fully automated design flow using industry standard tools. Our grant application will fund the development of this automated flow, as well as allowing us to conduct market research on potential target markets, customer, partners and competitors. This is a critical step in the development of the company and will open-up new applications, novel business models and revenue streams, and prepare us for significant funding to accelerate its growth.